Remembering 'The Troubles': Contextualisation Practices in Archiving of Conflict Photography

This research will examine how photographic collections of The Troubles (1960s-present), held within museum archives and other archival institutions, are documented and contextualised through titles, captions, and keywords. It will investigate how archival and documentation practices can impact on understanding and memory of The Troubles and, more broadly, of contested histories. The project will examine exhibitions displaying The Troubles to identify how bias infiltrates documentation practices and is reflected into the public realm. This research combines Museum and Information Studies, and applies discourse and sentiment analyses to understand how institutional practices influence the interpretation of contested and silent heritage.